Modelling and analysis for the design of advanced heat dissipation materials

The project will take a modelling-first approach in designing advanced heat dissipation materials by elucidating heat transport mechanisms across thermally conductive fillers dispersed within a polymeric matrix.